CR100 ENCAPSULATION IMPROVEMENT

TasteTech's Innovation Voucher application is to help fund a study to characterise the performance of the barrier coating of encapsulated, controlled release (CR) food flavourings, ingredients and additives.This study will enable TasteTech to offer New & Improved encapsulated products to the food industry that will meet their existing & future needs.